Engineered signal peptides to enhance expression levels in cell and gene therapies

Cell and gene therapies (CGTs) are emerging treatments for many previously incurable diseases. CGTs are overlapping fields of biomedical research and treatment; however, they can be broadly grouped as follows:

* **Cell therapies** treat diseases by modifying certain sets of cells, or using cells to carry a therapy through the body. These cells are cultivated or modified outside the body, and subsequently injected into the patient. Examples include chimeric antigen receptor (CAR) T-cell therapies, a powerful new class of cancer treatments, whereby clinicians harvest T-cells from patients and genetically alter them to express receptors that can recognise cancers. The resulting CAR T-cells are then infused into patients to attack their tumours.
* **Gene therapies** treat diseases by replacing, inactivating or introducing genetic material into a patient's cells. Examples include haemophilia A, whereby patients have a defective gene meaning they cannot produce Factor-VIII blood-clotting protein. Haemophilia causes potentially life-threatening bleeding episodes, leading to considerable clinical burden on patients, with significant economic burden on healthcare providers and society, despite it being relatively rare. Gene therapies typically employ a vector (e.g., adeno-associated virus) to carry DNA into the liver cells to enable them to produce Factor-VIII.

CGTs offer hope for millions of people suffering from diseases including inherited genetic disorders such as sickle cell anaemia, retinal diseases, multiple myeloma, and lymphocytic leukemias, plus several other cancers. However, despite the considerable promise of these approaches, CGTs face significant challenges associated with cost and off-target effects. Some therapies have treatment costs in excess of £1m, and multiple clinical trials have been halted because of serious side-effects.

SynGenSys was founded in 2021 as a spin-out from the Department of Chemical and Biological Engineering at the University of Sheffield. We create product-specific libraries of synthetic genetic constructs for next-generation biomedicines and biomanufacturing processes. Our philosophy is simple: all products and production processes are unique. Therefore core genetic assemblies used for therapy or biomanufacturing should harbour custom synthetic genetic sequences designed for specific purposes.

This project focuses on the development of engineered signal peptides. The idea is to increase the expression of a target protein within cells so that the therapeutic has greater effect. This reduces the amount required per dose, thereby mitigating issues associated with cost (less needs to be manufactured) as well as mitigating issues with off-target effects (less needs to be administered to patients).